BBSRC DTA Studentship: Function of non-coding RNA transcription in V(D)J recombination

Technical abstract
This project aims to understand the processes that open up large DNA sequences to enable genes to be expressed (the copying of information encoded in a gene into RNA by a process called transcription). We are studying one of the largest known gene families, the immunoglobulin heavy chain locus, which contains 200 genes which are cut and pasted together in many different ways to make the millions of antibodies our immune systems need to fight infection. To open up such a huge DNA sequence in the right cells at the right time, the DNA must be unfolded from a tightly wound structure (very twisted rope) into the individual fibres so that the enzymes that cut and paste (recombine) the genes together can reach them. We have discovered that large-scale transcription occurs just before recombination and we propose that this process unwinds the DNA. This project aims to test this hypothesis by stopping this transcription and then determining whether recombination is blocked. This may explain one of the ways in which a type of immunodeficiency occurs in which patients don't produce enough antibodies to fight infections.